Cranfield University and Richmond Defence Systems Limited KTP 22_23 R4

To embed capabilities in algorithm development to create a novel first-to-market Explosive Ordnance Disposal system that allows operators the means to neutralise Improvised Explosive Devices and Unexploded Bombs with reduced deployment time-to-target, terrain challenges and ground safety hazards.